PowerAll 2020 Vision

PowerAll Ltd was formed in 1979 when it began as a specialist manufacturer of electronic control solutions for a wide range of applications, covering for example, mobile canteens, mobile repairs and emergency vehicles, developing over the years into a modern, innovative business achieving circa £1m sales p.a.

The need for alternative sources of power in vehicles resulted in PowerAll successfully developing innovative solution, such as the 'Swap-Out' Alternator that is capable of providing multiple electrical power outputs, dependent upon customer requirements.

The development project being considered is to design and develop to prototype stage an entirely new generic, core control system on which all future product developments can be based. Through the integration of sophisticated electronics design and interfacing, multiple voltage outputs can be generated, suitable for a wide range of equipment such as welders, coffee machines, winches etc. Such a development will be highly innovative and when completed will have global market potential, significantly impacting on PowerAll's performance with the consequential benefits to the national economy.

In order to capitalise on this opportunity we need to design, develop and test a series of prototypes. We need to secure robust international IP protection. We need to identify suitable suppliers of reliable components. We need to establish effective manufacturing protocols and quality control, including incorporation into our ISO9001-2008 quality processes. We also need to invest in international branding, marketing, and technical support materials. This will involve several people within the business as well as external resources.

A successful development will maintain and enhance PowerAll's strong competitive position and ensure the ongoing viability of the business, thereby not only protecting the current, highly skilled staff but creating further employment opportunities in an area suffering from higher than the national average unemployment, particularly amongst the under 25's.